University of Bath and Scorpion Tooling UK Limited

To research and develop a novel design and optimisation methodology, and associated design software, to increase quality and performance across Scorpian Toolings specialist toolings for machining advanced materials.